Research on Bidirectional DC-DC Converter for On-Board or Off-Board EV Battery Chargers

My research interests lie in the field of power electronics, particularly in the areas of DC/DC and DC/AC converters, as well as semiconductor switches. I am fascinated by the potential of these technologies to enhance the efficiency and reliability of power conversion systems in a wide range of applications, from renewable energy to electric vehicles.

For my PhD research, I plan to investigate novel approaches to improving the performance and reducing the size and cost of power electronics systems. Specifically, I am interested in exploring the use of advanced control algorithms and power semiconductor devices, such as wide-bandgap materials like silicon carbide (SiC) and gallium nitride (GaN), to achieve higher power density, faster switching speeds, and better thermal management.

I believe that my background in electrical engineering and automation, combined with my passion for scientific research, make me well-suited for this challenging and exciting field. I am eager to contribute to the advancement of power electronics and to collaborate with other researchers in this field to tackle the pressing challenges facing our society today.